The Therapeutic Interventions in Malignant Pleural Effusions Trial (the TIME trial)

This application is for me to perform a clinical trial to improve care for patients with abnormal chest fluid collections between the lung and the chest wall, and to provide me with training in clinical trials. Over 250,000 patients in the UK and US each year develop fluid collections between the lung and the chest wall, which causes disabling breathlessness. One of the commonest causes of such fluid is cancer cells in the membranes between the lung and the chest wall that alter fluid regulation. To control this fluid, an irritant drug is applied to the chest cavity where the fluid collects to cause inflammation, adhering the lung to the chest wall. This treatment is very painful and this pain may be reduced by using non-steroidal painkillers rather than opiate painkillers (standard care), and by using small chest tubes for drug delivery. However, such non-steroidal analgesics may, theoretically, impair the efficiency of this treatment. This trial will establish if non-steroidal analgesics and small bore chest tubes can decrease pain, and whether non-steroidal analgesics do actually change treatment effectiveness. Whatever its result, this study will produce new information about treating these patients and will provide me with a thorough training in clinical trial method.

Technical abstract
This Training Fellowship is to perform a trial in malignant pleural effusion and to provide me with the research training in clinical trials.
The proposed study is a 2x2 factorial trial to assess whether non-steroidal (ibuprofen) analgesia and the use of small bore chest tubes reduce pain during pleurodesis for malignant effusion, compared to standard care. The trial will also define whether non-steroidal use decreases pleurodesis efficacy.
Based on our preliminary data, we hope to demonstrate improved pain control over 72 hours post pleurodesis using validated visual analogue scales (primary endpoint). Secondary endpoints are time to relapse of pleural effusion (survival analysis) and the presence of chronic chest pain at 3 months.
Delivery of this trial will be in collaboration with the MRC Clinical Trials Unit and will use the recruitment centres assembled by previous Oxford pleural trials (in pleural infection). In parallel with the delivery of this trial, I will gain statistical training and trials experience by involvement in the delivery processes of other Oxford and MRC CTU multi-centre trials, providing the foundation for a career in respiratory clinical research.